What determines delivery of coarse sediment to channels and can it be predicted?

Coarse sediment plays a major role in aquatic habitats, flood risk, and river evolution. This project will investigate the impacts of sediment mobility and supply on the characteristics of coarse material in fluvial systems in a number of field sites in Scotland.